Towards mobile video publishing platform - Towards io Ltd

Mobile video is exploding, with 15million people viewing mobile video daily in the UKalone. Mobile video consumption represents a global market, yet the potential for value generation is limited (Forrester, 2014).
Towards have proven the concept of a new mobile video publishing platform for individuals and organisations. Major UK video content owners, have expressed interest in Towards’ technology. This highly commercially-sensitive project will allow rapid prototype development and testing, to capture this opportunity.